Factory regeneration

The dream for Valentine Clays is to grow into one of the country’s leading clay manufacturers. We plan to do so with a huge expansion process set to take place over the next three years. The plan consists of five stages designed to help us realise our potential. The particular stage of development we require funding for is phase three of the project, which would be to modernise our production process for the new factory being built on the land bought in phase one of the project. More specifically we are looking to update the production line to accommodate higher levels of output, more employees and a much more diverse product range. Currently, our production process allows us to produce products of high quality however we are struggling to keep up with sky rocketing demand which is precisely why we are in need of this modernisation project.